Narrative XR for Education & Academia

Recurring Dreams is developing a ground-breaking approach to increasing audience reach and profitability in the for narrative Extended Reality (XR) producers.

The proposal focuses on extending the current reach of narrative XR projects from festivals and exhibitions into education settings.